Developing community-based EEG solutions for diagnosis and management of people with suspected seizures

Context and Challenge Addressed
People experiencing suspected seizures have greatly impacted lives. Whilst epilepsy is the condition most commonly associated with seizures, the vast majority of seizure-like events are in fact caused by other conditions. These include dementia, functional neurological disorder, stroke and traumatic brain injury amongst others. In almost all cases a test called the electroencephalogram (EEG) will be performed. The EEG is used to identify abnormalities in the electrical signals of the brain that are associated with epilepsy. However, service pressures and legacy impact of the COVID-19 pandemic means that thousands of people are waiting 4-6 months to attend hospital for a routine EEG. In contrast NICE recommend these people should be seen within 2 weeks of a referral. When they do attend the test is inconclusive for most people, resulting in delays and uncertainty whilst further tests are requested. Many people with suspected neurological conditions come from lower socioeconomic and minority groups and are often reliant on public transport. Frequent trips to hospital for tests and follow-ups are disproportionately expensive and inconvenient for these individuals. This is especially the case for those people living outside major urban areas.
Aims and Objectives
To address these challenges, we have brought together a multidisciplinary team whose overarching aim is to enable EEG to be deployed in community-based settings for the purpose of triage and early diagnosis. Success will require EEG devices that are easy-to-wear and in the case of their use at home, a system must be affordable (<£250 per unit) if it is to be deployed at scale. Further, digital biomarkers need to be developed that can withstand loss of data quality that will inevitably happen when EEG is not collected in a hospital environment by a trained expert.
Within this project we plan 3 workstreams to address primary objectives around:

Headset development;
Digital biomarker discovery and validation;
Community-based case studies.

Using the rural geography of Cornwall as a 'living laboratory', we will work with key stakeholders, including healthcare professionals and people with suspected seizures to co-design and co-develop the headset, which alongside the use of existing "gold standard" easy-to-apply devices, will enable us to determine its utility in different community-based settings.
Potential applications and benefits
Successful delivery of this project has several potential applications and benefits. Whilst we do not anticipate the headset we develop or the use of gold standard devices by non-specialist to produce clinical grade EEG, we expect the data generated to be sufficiently robust for digital biomarkers to be applied. The purpose to provide an early indication of the most likely underlying neurological condition responsible for the symptoms observed. This will ensure that those most in need are prioritised for onward clinical tests and treatment. Further, by enabling data collection in the community, and ideally within the patient’s home, we will minimise cost and inconvenience for those individuals impacted by neurological conditions contributing to improvement in health equity. Reduction in hospital visits, and especially unplanned admissions to A&E will reduce carbon emissions, contributing positively to the Net Zero ambitions of the NHS.